Microbial hitch-hikers of marine plastics: the survival, persistence & ecology of microbial communities in the 'Plastisphere'

The most abundant form of litter in the marine environment is plastic, and the negative and detrimental consequences of plastic debris on fish, reptiles, birds and mammals are well documented. The hard surface of waterborne plastic provides an ideal environment for the formation of biofilm for opportunistic microbial colonisers; however, our knowledge of how microorganisms interact with microplastics and alter the dispersal behaviour of marine plastics in the environment is a significant research gap. Biofilm at the interface between the plastic surface and the environment has been termed the 'Plastisphere', and although plastics are extremely resistant to decay, variability in composition determines their specific buoyancy and surface rugosity, which will dictate the extent of microbial colonisation and their ability for long distance dispersal. Furthermore, because plastic debris can persist in the marine environment longer than natural substrates, e.g. feathers and wood, it offers an opportunity for the wider dissemination of pathogenic and harmful microorganisms.

Microplastics from clothes, cosmetics and sanitary products are now common constituents of sewage systems and they frequently bypass the screening mechanisms designed to remove larger waste items from being exported to coastal waters. Microplastics entering aquatic systems from waste water treatment plants (WWTPs) come in close contact with human faeces, hence providing significant opportunity for colonisation by faecal indicator organisms (FIOs) and a range of human bacterial pathogens. Importantly however, there have never been any studies investigating the ability of enteric viruses binding to microplastics (or binding to the biofilm on the plastic surface), and this now needs critical evaluation in order to understand this potentially novel mechanism for the environmental dispersal of enteric viruses. Furthermore, there is growing evidence that the plastisphere can promote gene exchange, and so determining the potential of plastisphere biofilms for providing the surface for anti-microbial resistance (AMR) gene transfer is of the utmost importance. There is currently a lack of fundamental understanding about the mechanisms by which microorganisms, particularly pathogenic bacteria and viruses, can "hitchhike" on microplastic particles and be transported to beaches, bathing waters, shellfish harvesting waters and high benthic diversity zones. Consequently, it is not yet possible to determine the risk from these potential pathways, or establish environmental monitoring guidelines for informing future policy or environmental regulation. Therefore, the novelty of this project is to quantify the processes that are occurring within the plastisphere, and understand the potential for the vectoring of pathogenic viruses and bacteria.

Previous research on chemical co-pollutants present on plastics often fails to consider the likely impacts of plastisphere communities. Microplastics in the environment are potential vectors for these chemicals, which often desorb when ingested by marine species, and can accumulate in the food chain. Microbes in the plastisphere may either mitigate this problem through biodegradation, or enhance it by increased biofilm binding; however, most laboratory-based studies are carried out with pristine non-colonised plastics, and ignore the pivotal role the plastisphere plays on defining the risk of microplastics in the environment. By understanding the multi-pollutant and multi-scale effects of microplastics, the "Plastic Vectors Project" will help to establish a more accurate risk assessment of microplastics by taking into consideration the effects of harmful plastic-associated microbes together with chemical co-pollutants.

Therefore, the "Plastic Vectors Project" aims to quantify the significance and function of microbes in the 'plastisphere', and will deliver feasible solutions for reducing these multi-pollutant risks

Potential impact
This project addresses an issue of global relevance, and therefore the impact will be far-reaching. A range of key stakeholders have been actively engaged in the formulation and writing of this proposal to ensure that it directly meets their needs, complements existing research and is fit for purpose. Specifically, this proposal will be of benefit to policy makers and regulators, both national and international. The main UK beneficiaries will be Defra, Scottish Environmental Protection Agency, Environment Agency (and devolved equivalents), the NHS, and NGOs, e.g. Surfers Against Sewage, as well as UK academia. In addition, our research output will be of use to those water companies gearing up to significantly invest in measures to update wastewater infrastructure; our project offers a time-limited opportunity to prepare for the developing legislation aimed at mitigating the release of microplastics from WWTPs. The project will also benefit healthcare providers (e.g. NHS) by generating additional knowledge of the potential health impact of microplastics and the unknown dimension of how microplastics may in fact support other human health hazards and exposure pathways. Internationally, the work will directly inform the European Environment Agency, EU-DG MARE and EU-DG SANCO; additionally, data from this project will be significant for European legislation on the use of microplastics as ingredients in cosmetics and sanitary products.

The project team are well-placed to ensure that research findings are disseminated with highest impact given existing links to Defra, SEPA & other bodies. UK regulators will gain access to more complete and integrated understanding of how multiple hazards can interact in aquatic systems. Our results will provide more certainty with regard to the multi-pollutant and multi-scale effects of microplastics, and will deliver a more accurate risk assessment of microplastics by integrating the effects of harmful plastic-associated microbes together with chemical co-pollutants. Importantly, the "Plastic Vectors Project" will benefit from an advisory board of invited experts (see letters of support) who will enable critical evaluation of the direction of the project, and thus endorse our approach as 'fit-for-purpose' for a wide range of relevant stakeholders

We propose a multifaceted way of disseminating our project findings and realising impact. To engage with our stakeholders we will capitalise on our strengths of disseminating results to public, scientific, regulatory and policy audiences by using radio and TV interviews, public meetings (e.g. Café Scientifique), stakeholder and KE workshops, bespoke websites, social media, scientific and non-scientific publications. We aim to stimulate interest in the multi-pollutant impacts of microplastics covered in our project by targeting young people and children at science fairs and festivals (in Scotland, Wales and England), and inspiring change in the way we interact with plastics in our everyday lives.